Characterising the Immunological Effects of Radiotherapy

Radiotherapy (RT) uses ionizing radiation to kill cancer cells directly. It is likely that RT induces immune responses which also contribute to control of cancer. We will determine the impact of RT on immune activity in patients before, during and after RT. Findings will be used to design new trials aimed at combining RT with immunotherapy.